Enhancing Sustainability in Broiler Farming through Black Soldier Fly Larvae Feedstock Integration

Our ADOPT project aims to improve efficiency in the poultry sector by integrating Black Soldier Fly Larvae (BSFL) into broiler chicken diets, potentially reducing dependence on soya and enhancing productivity and sustainability. Preliminary studies suggest that domestically produced BSFL fed on fruit residues can reduce broiler feed conversion ratios (FCRs), improving productivity and profitability.

The project will conduct trials at a commercial broiler farm, comparing control groups with various percentages of BSFL inclusion in diets. By measuring growth over time, feed consumption, end weight and calculating FCR improvements, the team will assess the environmental and economic feasibility of BSFL integration in the UK poultry sector. Results will be shared through case studies, updates, and talks at farmer events to provide practical insights for adoption across the UK and beyond.

By using BSFL to convert organic fruit and vegetable residues into high-protein feed, this project promotes circular economy principles by reducing emissions associated with soya production and imports. This local sourcing of protein not only addresses UK food security goals, but it also offers economic resilience by mitigating risks related to global market volatility and supply chain disruptions.